Berry-Esseen bounds for the stable central limit theorem by Stein's method

The central limit theorem, which, in simple terms, states that a suitable standardisation of the sample mean is approximately normally distributed for large samples is one of the most fundamental results in probability and statistics, underpinning statistical tests used throughout the sciences. Quantifying the error in this distributional approximation was a major problem in the early part of 20th century, which culminated in the celebrated Berry-Esseen theorem (1941-42) that gives a precise quantification of this error. Amongst its numerous applications, the Berry-Esseen theorem can be used to derive conservative confidence intervals and provide rigorous justification of rules-of-thumb used in the implementation of statistical tests.
An essential assumption of the central limit theorem is that the observations have finite variance. However, this assumption can be too restrictive for real world observations exhibiting extreme values, such as insurance gains/losses due to rare, high impact events like severe flooding. Removing the restriction of a finite variance leads to a new family of approximating distributions for suitably standardised sample means, the so-called alpha-stable distributions. This distributional approximation, known as the stable central limit theorem, is one of the most important generalisations of the central limit theorem.
It is a fundamental problem to quantify the error in approximating the distribution of a suitably standardised sample mean by an alpha-stable distribution, with an analogue of the classical Berry-Esseen theorem being the most coveted such result. Recent advances in the Stein's method literature have put a resolution of this problem within reach. The purpose of this project is to combine these recent methodological advances with a powerful smoothing technique to derive an analogue of the Berry-Esseen theorem for the stable central limit theorem.